Post-Quantum Cryptography

This project aims to investigate isogeny-based and lattice-based post-quantum cryptography proposals, focusing on their security, efficiency and applications, as well as the underlying mathematics.